The Global and the National: South Asian Collectors at the British Museum

The project is entitled The Global and the National: South Asian Collectors at the British Museum and will examine the role of South Asian and British South Asian collectors and donors in the making of British museums from the eighteenth century to the present day. The successful applicant will gain a unique opportunity to benefit from training and a placement at the British Museum, conduct research into its collections and archives, and carry out funded fieldwork in South Asia.